Dedicated To Gas

This project will trial 81 dedicated gas HGVs ranging from 7.5 tonne to 44 tonne which are new to the UK market. Four vehicle manufacturers will be trialled across ten different vehicle configurations, creating a wealth of valuable data on vehicle performance, fuel efficiency, reliability and cost. When using CNG/LNG, CO2e savings of up to 8% can be achieved, and biogas produced from waste will be introduced during the project, resulting in Well-To-Wheel CO2e savings of at least 70% compared to diesel. In addition five refrigeration units will use a prototype liquid nitrogen system, further reducing CO2e and air quality emissions. The vehicles will be trialled by five high profile transport operators across a range of different duty cycles, from urban to long haul. They will be supported by technical experts who will collate comprehensive data via telematics and portable emissions monitoring equipment, which will be fully analysed in order to quantify the potential benefits of dedicated gas technology compared to diesel. Two new state-of-the-art gas stations will be delivered as part of the project, in London and Birmingham, for which no funding is being sought, thus developing infra-structure that is needed to help reduce pollution from heavy transport, whilst keeping a low budget.